Discrimination, resistance, transnationalism - how do Kyrgyz migrant women reflect on their everyday experiences in Russia?

There are increasingly more women in the Central Asian region who participate in international migration mainly to Russia. The labor migrants' experience in Russia, however, is often characterized by racial discrimination and lack of access to legal defense. My project asks how the Kyrgyz migrant women reflect on their everyday experiences in Russia. My aim is to shed light on how women adapt to, navigate, and covertly resist racial and sexist discrimination in a non-democratic context. Advocating for the rights of racialized women, I will spread their stories beyond academia by building a multi-media art project.